Co-designing and delivering a package to support the global use of plantar pressure in referral and determining effectiveness of orthotics

This is a collaborative and interdisciplinary project with a focus on the Diabetic foot.
The PhD aims to
Address an identified need for quantifiable criteria in the referral and assessment pathway of orthotic provision in the diabetic foot
Work with clinicians to enable more effective implementation of plantar pressure technology into current and future models of clinical practice to inform patient follow-up and decision-making processes
Evaluate outcomes against the NICE evidence standards framework for digital health technologies and evaluate improvements in referral and intervention pathways, patient reported outcomes, user satisfaction and engagement